A multiscale mechanistic model for predicting the emergent biological phenotype from multiple chemical-biological interactions

A multiscale mechanistic model for predicting the emergent biological phenotype from multiple chemical-biological interactions